Wearable Interfaces for the 21st Century: Subcutaneous high-density electrode arrays to connect with the human spinal cord

We propose the development of a new EMG interface and related decoding algorithms based on implanted (subcutaneous) electrode grids. These grids are based on thin-film microfabrication technology that would be implanted with minimally invasive (non-surgical) techniques. The vision is for a stable interface chronically implanted in human muscles for applications in neural interfacing for rehabilitation technologies as well as for consumer electronics.